University of Nottingham and Ultraleap Limited

To develop design-relevant resources for customers in the automotive sector. The resources will be tested, validated, and realised in prototype demonstrators of in-vehicle infotainment interfaces that are user-friendly, efficient, and safe to operate while driving.